Home Fronts of the Empire-Commonwealth: Imperial Interconnections and Wartime Social Transformations during the Second World War

The Second World War disrupted millions of people in the form of military recruitment, civil labour conscription, food shortages, savage fighting, propaganda, and political competition. Imperial power connected remote regions to global economic, political, and military currents. The incredible diversity of the war experience of the subjects of the Empire-Commonwealth, and the great importance of the empire in defining Britain's war, is only slowly coming to be properly understood. The trans-national effects of the war are often regarded simplistically as one-way relationships between metropole and periphery, that stress the role of non-Western combatants in Europe but do not go further to enrich our understanding of the vast dependency of Europe on imperial supplies, people and resources during wartime. This project aims to considerably broaden our understanding of the full impact of war in the widest sense by investigating imperial interconnections and social transformations during the Second World War in South Asia and the Middle East from 1939-45 by showing the lasting developmental changes that accompanied the war on some of the most important imperial 'home fronts.'\n\nThis project aims to examine the social history of the second world war from the perspective of South Asia and the Middle East, by concentrating on the perspective of war from these 'home fronts' and analysis of three major themes: firstly, the imperial and transnational connections which enabled the fighting of the war, such as shipping and supply networks, migrant labour and factory production. Secondly, the project seeks to go beyond conventional military history to analyze the experience of non-combatants and the links between civilians and wartime in these regions; for instance the role of South Asian and Middle Eastern labourers, nurses, transport workers and factory workers. We will ask whether there may have been closer quotidian interactions between the military and local imperial subjects than is usually depicted. Thirdly, the project hopes to highlight the social transformation wrought by wartime, for instance, the development generated by war through the investment of indigenous capital, the building of infrastructure and development of cities and factories. In short, the total and transforming nature of war during empire will be better stressed and illustrated in a way that goes beyond simply 'social' or 'military' history to present a more integrated and holisitic appraisal of how events on the ground in South Asia and the Middle East intersected with wartime transformations.

Potential impact
1) Who will benefit from this research?\nPotential institutions and organisations beyond universities identified as potential beneficiaries of this research are detailed in the pathways to impact. They include the following: \na) Museums. The Imperial War Museum. Alan Jeffries at the Imperial War Museum has previously collaborated with Jackson and KCL-Imperial War Museum hosted a one day conference on The Indian Army, 1939-1947 in 2009. There is further potential for use of the IWM's collections (archival and object), opportunities for academic collaboration, potential for public speaker series/lectures at IWM. Also the National Maritime Museum: potential for public lecture. Khan previously lectured on the subject of the Partition of India at NMM.\nb) Public organisations, institutions, veterans' groups: Royal Society of Arts; Royal Commonwealth Society; Commonwealth Secretariat, British Commonwealth Ex-Services League, Overseas Pensioners Association, Imperial War Museum London and Manchester and British Empire and Commonwealth Museum, Bristol, National Army Museum.\nJackson is on the Development Group as well as the Academic Advisory Panel of the Soldiers of Oxfordshire Museum Trust (building a new museum alongside the Oxforshire Museum) which is a potential site for related speaker events and engagement.\nc) Local Schools and community groups: particularly in London, e.g. Lampton School Hounslow has established links to outreach work by RHUL during Black History Month. Khan has lectured at Mehfil-e-Ali, Harrow on previous research work.\nd) General trade book readers/publishers: readers in English language of accessible, scholarly publications, both in the UK and overseas including India and USA.\n2) How will they benefit?\nThe project will take forward a new wave of understanding about the Second World War which brings its wider global aspects into view and involves communicating a story of global transformation through the war's impact on societies beyond Europe. The Second World War is a profitable driver of heritage/museum/publishing industries in the UK but the historiography needs constant refreshing and development to avoid becoming simplistic and outdated and also to have relevance for international as well as British audiences. Direct impact is planned during the immediate 24 months of the project through direct involvement and participation of these groups and organisations. Individual specialists beyond academia will be invited from museums to participate in both workshops and therefore develop additional skills and knowledge base, for instance by presenting papers and engaging with roundtables. Time is also allocated for outreach lectures and talks by PIs to public institutions, organisations and veterans' groups. Ongoing impact, indirectly, after the end of the project, will be achieved through the publication of monographs intended for non-specialist readers, promoted in tandem with publishers and an accessible web resource of use to specialists and non-specialists. \n